TruDat (Trusted Data for Carbon, Science and Finance)

TruDat will provide robust, independently verified quality metrics, through linkage to the Centre for Carbon Measurement, to a variety of forms of EO data within CEMS in an operational manner, rendering them suitable for use, even by non-experts in emerging markets, e.g. auditing forest carbon & carbon trading schemes. Detailed generic procedures will be developed and used with optical & SAR datasets in a prototype carbon auditing service. This example will formulate the framework and provide integrated building blocks to facilitate the development of other commercial and scientific services, illustrating the real value that can be obtained from EO data when delivered to the customer as a “trustable validated commodity”.